Vitamin D status and immune function in healthy young adults

Technical abstract
Data from the latest UK Dietary Survey show that young adults (19-24yr) are most vulnerable to vitamin D deficiency, particularly in the winter months. There is increasing evidence that vitamin D is an important immune system regulator and there is an association between low vitamin D status and autoimmune disorders such as rheumatoid arthritis and multiple sclerosis. However, the level of vitamin D intake required to support optimal immune function is unknown. The current thinking is that the active form of vitamin D, 1,25-dihydroxyvitamin D3 (1,25-OHD), can inhibit the activity of T-helper type 1 lymphocytes (Th1 cells). These cells produce pro-inflammatory cytokines which are associated with the chronic inflammation present in autoimmune diseases. In contrast, it seems that 1,25-OHD can enhance the activity of Th2 cells, which produce anti-inflammatory cytokines associated with suppression of autoimmunity. It would therefore seem advantageous, in terms of reducing the incidence of autoimmune disease, to increase the vitamin D status of the UK population. However, the Th1 response is also important for fighting viral infections and eliminating tumour cells. The relationship between vitamin D status and the effectiveness of the immune response to infectious diseases in humans requires further investigation. A 12-week randomised placebo-controlled study (0 or 10µg vitamin D3/day) will be undertaken in healthy young adults. The interventions will be conducted during the winter months, to avoid any contribution from sunlight to vitamin D status. Outcome measures will include systemic and mucosal humoral immune responses to influenza vaccine, ex vivo T cell proliferative response and cytokine production and Natural Killer cell activity. This study, assessing immune function, an important functional outcome relevant to all age and population groups, will fill gaps in the evidence needed to develop dietary reference values for vitamin D.